Barley productivity and nitrogen losses under climate change in Scotland

This project contributes to our understanding of barley growth, nitrogen use and leaching under future climate projections. You will join an internationally acclaimed interdisciplinary team at the James Hutton Institute (Rivington and Jabloun) and Dundee University (Rowan), by focussing on the relationships between barley productivity and nitrogen use under future climates. Climate change may lead to increased nitrate leaching, with consequences for aquatic systems. This is an opportunity to join a globally renowned Institute to help crop adaption to a warmer and more extreme climate whilst increasing productivity and protecting the environment by reducing nitrogen losses. The challenge is to reduce unnecessary N2O emissions by using less fertiliser, a key part of mitigating climate change, whilst not diminishing crop productivity.

Your research will help ensure nitrogen applications are tailored spatially and temporally to the needs of the crops. It will enable you to develop skills in conducting field trails, high-spatial and temporal resolution modelling and data integration, including the use of Earth Observations, to understand the role of climate variability and climate change for crop productivity, grain N and nitrate leaching from spring barley. The project will help assess areas of vulnerability to crop growth from climate impacts, such as drought and flooding, and opportunities for sustainable management practices. This project will be conducted in partnership with Diageo and will offer the opportunity to gain valuable industrial experience during a hosted placement within a Technical Division of the company, as well as undertaking an industrially relevant qualification.